Efficient microwave to optical photon transducers

Microwave to optical photon transducers are key components of the future quantum internet. They act as quantum modems allowing bi-directional connectivity between remote superconducting qubit based processors. In this project, we aim to advance the efficiency frontier of these transducers using piezoelectric optomechanical platforms (cf. Balram and Srinivasan, Adv. QT 2022). A key focus is measuring device performance at cryogenic temperatures (in collaboration with Jorge Baretto's group) and understanding fundamental limits on acoustic dissipation. The project will involve extensive numerical design (using COMSOL), nanofabrication (using the Bristol cleanroom) and opto-electronic characterization.